Testing/validation of on-vehicle catalytic fuel reformer/emission reducer for improved combustion.

ClearAirTech Ltd has developed technology which, in field trials, has been shown to reduce noxious exhaust

emissions and fuel consumption from internal combustion engines. Further tests are planned to determine just

how these benefits are achieved through Grant funding from Innovate UK. ClearAirTech Ltd will work in

conjunction with the Powertrain and Advanced Research Centre at the University of Bath to undertake this

important research work. Positive results are anticipated from this research which should, in the medium term,

enable ClearAirTech Ltd to market the technology to Original Equipment Manufacturers and to the retrofit

markets both here and abroad. The technology is particularly suited to developing countries, where high levels

of transport generated pollution are prevalent affecting the health of millions of people Worldwide.